Detention, Deportability and the Family: Migrant Men's Negotiations of the Right to Respect for Family Life

Article 8, the right to respect for a family life, is a keystone of the European Convention on Human Rights. It is also an area of fierce political debate, existing at the intersection of tensions around immigration, gender and ethnicity. Increasingly, politicians and the public display a belief that Article 8 claims allow undesirable aliens to undermine the State's ability to deport people. The result is a rapidly evolving area of legislation. Multiple, far reaching policy developments specifically relating to family migration were announced in 2012, and an equally dynamic response from the courts is expected. These developments exist in the broader flux of the immigration system generated by new targets to substantially reduce immigration, increased emphasis on enforcement measures such as deportation, and the recent emergence of the foreign national prisoner as a highly stigmatised category of migrant. These migration debates are the contemporary face of much older discourses regarding the nature of belonging and citizenship, and the place of foreign men and migrant families within this.

The proposed research explores the relationship between 'deportability' (c.f. De Genova, 2002) and family life, asking 1) how being at risk of deportation impacts on people's experiences and decisions around relationships; and 2) how having a family affects people's experiences of being deportable. In particular, it considers practices around family sustainability, including in relation to marriage, cohabitation and child-raising. It questions what impact the recent legislative and discursive changes are having on familial ties, and how individuals understand and negotiate changing rhetoric around 'genuine' relationships, the family and role of foreign fathers. The focus is on non-citizen, 'deportable' men (DM), with non-deportable (i.e. British or European) partners and/or children. Very little ethnographic research exists on lived experiences of deportability and immigration detention, particularly in relation to family ties. This is especially true for migrant men. Women remain prioritised by gender-information migration research as well as the non-migration literature on family and emotion. This is an important oversight given that the majority of immigration detainees, foreign national prisoners and undocumented migrants in the UK, are men.

Research with precarious migrants, particularly detainees and undocumented migrants, is extremely challenging. By working with a traditionally hard-to-reach group, the research builds on skills, trust and goodwill developed during the PI's doctoral research and her years spent working within policy and politics sectors. She has close links with a number of key NGOs and has confirmed support for this project from DM and experts working with them, including the private-sector manager running an Immigration Removal Centre in London. The research will combine documentary analysis with qualitative fieldwork in the form of semi-structured interviews, biographic narratives and multi-sited participant-observation. The primary subjects will DM and their family members, supplemented with interviews of relevant practitioners and analysis of policy documentation.

This project furthers knowledge production within multiple academic disciplines in addition to non-academic practitioners in law, politics, public policy, and the NGO and private sectors. It is pertinent to several ESRC strategic priorities, particularly those of social diversity and population dynamics, of a vibrant and fair society, and informing interventions. It will push the boundaries of knowledge in a number of critical areas, including: 1) men's negotiations of deportability, 2) the impact of immigration rules on family members who are not directly subject to migration control, 3) the use of gendered rhetoric in the management of migration and 4) the complex interplay of sex, gender and immigration status.

Potential impact
Who will benefit:
Impact outside of academia is integral to this research, from ensuring its optimal design to delivering lasting outcomes. There are a wide range of potential beneficiaries. These include those the research focuses on - deportable men (DM) and their families - as well NGOs and advocates working with such men, judicial figures practicing in family and immigration law, and employees of the private companies running Immigration Removal Centres (IRC). Policy implications will be of interest to parliamentarians and public sector representatives, including at the Home Office, UK Border Agency (UKBA) and the Department for Education and Skills. Other potential beneficiaries include international organisations, such as the Council of Europe, International Organization for Migration and the UN High Commission for Refugees, teachers, the general public and media.

How they will benefit:
The project has three main areas of impact and participation:
1. Advisory Board: the close involvement of DM and experts working with them is key to ensuring the research is effective and ethical. An advisory board of such individuals will provide input at all stages of the project. Confirmed members include the private-sector manager running an IRC in London, the coordinators and directors of several key NGOs, and three migrant men, one of whom has spent many years in detention. I am also in dialogue with a UKBA representative about her joining the advisory board but she has not yet been able to confirm her participation. In addition to helping ensure that the research is conducted in a way that maximises impact potential, membership of the Advisory Board will offer practitioners the opportunity to forge links with the Academy, an opportunity furthered by participation at the final year symposium. Advisory Board membership will have particular benefit for certain individuals, including the three migrants, who will be supported to participate fully and engage theoretically with issues that they have first-hand experience of.

2. Dissemination of results: In order to ensure the long-term impact of the research, the PI will produce policy and good practice recommendations, practical advice and informed media messages. The dissemination routes will include:
i. NGOs: discussion of policy implications with advocacy organisations and best practice recommendations with key support NGOs. To include presenting at major NGO conferences.
ii. UKBA: several one-on-one and at least one group meetings will be held with strategic UKBA representatives. The PI will host a COMPAS Breakfast Briefing (held with policy-makers) in London and will work with the RA to participate in relevant policy consultations.
iii. Parliamentarians: communication with the All Party Parliamentary Groups on refugees and migration, and the Joint Committee on Human Rights.
iv. General public: the PI and RA will write short and accessible pieces for strategic digital resources, internet discussion groups and newsletters. The PI will also participate at the Bristol Festival of Ideas.
v. Media: the PI will write a piece for a non-academic journal such as the Economist and approach print and broadcast media to galvanise interest in running stories on family deportability. Bristol University's Press Office will facilitate further media contact.

3. Informing interventions: the long-term impact and outreach of the project will be assured using a practical engagement strategy focusing on encouraging better provision for detained fathers. Unlike in prisons, there are no schemes in IRCs to help detained men maintain relationships with their families. The PI will engage with prison and IRC welfare officers to facilitate lesson sharing on establishing support mechanisms, such as piloting family-friendly visitor sessions. The PI will also work with NGOs to recognise the importance of supporting ex-detainees reintegrate with their families, including through family mentoring.